Liverpool IPS Fellowship Extension

The impact and effect of science in society is measured by the tangible devices or techniques that are developed. We live in a world where there are very real and immediate challenges that affect the fabric of our lives. This is why the University has invested in programmes like the Stephenson Institute for Renewable Energy and why Physics is working closely with the Department of Chemistry in the University's new Materials Innovation Factory (MIF). The University was also successful in establishing "Sensor City", a University Enterprise Zone initiative which recently opened its doors. The IPS Fellowship extension proposed here will build on these foundations to deliver increased numbers of industrial studentships, enable "pump priming" of collaborative ideas through appropriate routes such as the STFC Innovation Impact Account (IAA), mini-IPS or KTP projects and will facilitate potential staff exchanges with industrial collaborators. The University is in a period of rapid expansion and we expect the fellow will continue to play a central role in attracting new funds in this environment.
The IPS Fellow will coordinate the knowledge exchange strategy for Nuclear Physics, Particle Physics and Accelerator Science within the Department of Physics.
Healthcare The University of Liverpool, Department of Physics is one of only three national training providers for the new Modernising Scientific Careers (MSC) Medical Physics MSc, funded by the NHS. This was a highly successful bid, with Liverpool being ranked first against stiff competition. This MSc is delivered in collaboration with the Royal Liverpool University Hospital NHS Trust, the Clatterbridge Cancer Centre (CCC) and Clinical Engineering with the University of Liverpool. The trainees come from throughout the UK. This provides a unique opportunity to build collaborative research and Continuing Professional Development (CPD) partnerships within the Healthcare sector. The fellow will coordinate these efforts and will help establish a new Medical Physics research institute within the University of Liverpool, which is a strategic goal of the University in its current planning.
Security
The Fellow will help coordinate the exploitation of the sensor technology and associated instrumentation and techniques that exists within the research groups. The fellow will help consolidate existing relationships with partner organisations by showcasing the full breadth of STFC science activity. New opportunities for funding R+D will be identified together with establishing relationships with new companies.
Liverpool scientists and engineers are working together as part of a new University Institute focused on research into energy. The Stephenson Institute is developing clean and sustainable energy technologies including hydrogen generation and storage, solar harvesting, wind and marine energy and fusion technology. The institute is in the process of developing expert networks, including policy-makers and management, to highlight global energy and sustainability issues. Making links with far eastern energy providers and attempting to attract a large investment from the University of Liverpool Energy campus we believe will be an important role of the fellow. The IPS Fellow will be fully engaged in this process, ensuring the opportunities for STFC science are fully exploited. The University of Liverpool Engineering, Electrical Engineering and Physics Departments are in the process of forming a Nuclear Engineering alliance which will maximise the exploitation of institutional expertise in autonomous systems, sensors and virtual engineering. The IPS Fellow will help coordinate the relationship between the alliance and external stakeholder organisations such as the National Nuclear Laboratory (NNL) and Sellafield Ltd.